LAST MILE INTERMODAL CONTAINER

Zugbox Ltd is a container rental company and has developed a net zero engineering solution for rail based container logistics for last mile delivery which can reduce CO2E by 82% and improve the efficiency of net zero delivery vehicle fleets. It has partnered with its pilot customer Russell Logistics to work with a design team to explore optimising its innovative net zero design.

Our idea is highly innovative because:

* Zugboxes are unique in that they can be transferred from rail freight to small vehicles (3.5t upwards).
* Zugboxes provide the first true door-to-door delivery system, transferring seamlessly to smaller vehicles for last mile delivery.
* Zugboxes integrate with sustainable delivery alternatives including robots, bicycle couriers and on-foot delivery.

We are proposing to use this project to improve our engineering design using the three step Human Centred Design (HCD) process (Inspiration, Ideation & Implementation).

We want to use this project to explore the following:

* Design and innovation opportunities in how the containers will be used in their environments - eg how they are loaded and unloaded and how the design process can improve this;
* How the containers interface with other modes of transport - eg passenger stations; cargo bikes;
* The design lifecycle of our product and how this can be optimised to improve our environmental footprint and extend product life beyond the primary design function.

The design team includes leading design consultants and CGI & 3d modellers.

Project outputs will consist:

* Optimised design concepts for applications

Lifecycle analysis and design optimisation
Design mockups